United Kingdom Refractory Asthma Stratification Programme (RASP-UK)

Severe refractory asthma affects approximately 2% of the UK population, and has a total healthcare cost that is greater than that for all of the 10 - 15% of the population with mild/moderate asthma. International asthma guidelines advise the 'step-wise' increase of inhaled and oral corticosteroid treatment. However, for severe refractory asthma, the response to corticosteroids is often poor, and doctors often escalate to high dose inhaled or oral corticosteroids. Recent data suggests that this "one size fits all" approach to asthma treatment is poorly targeted. Our industry partners are developing new drugs for severe asthma, which will require a targeted approach in patients to identify who will respond.

We propose a two level approach:

(i) In some patients with severe asthma, a key clinical problem is non-adherence with corticosteroid therapy (non-adherence is where patients, intentionally or non-intentionally, do not take their prescribed treatment). This is common and is poorly recognised by physicians. It can result in patients being inappropriately labelled as having 'corticosteroid resistant' disease, and may cause patients to be escalated to more complex and expensive therapies, when they could be controlled on inhaled corticosteroid treatment. Assessing adherence objectively is a pre-requisite to optimising corticosteroid therapy. This programme will assess adherence using remote monitoring technologies and non-adherent patients will be assisted and managed within their clinical service.

(ii) Some severe asthma patients have inappropriate increases in corticosteroids in the absence of corticosteroid responsive inflammation, and this can cause significant harm due to treatment side-effects, without any treatment benefit. Our programme will validate a new way to optimise corticosteroid therapy using simple blood (blood eosinophil count, serum periostin level) and breath (exhaled nitric oxide) tests of corticosteroid response across the major United Kingdom Clinical Centres for Severe Asthma. We know that patients with low measures of these biomarkers have a low chance of having an asthma attack and we can safely reduce and optimise their corticosteroid treatment dose. This process of corticosteroid optimisation will identify two populations of severe asthma patients, with different patterns of lung inflammation, one with corticosteroid responsive disease with high eosinophils (these are inflammatory cells recruited to the lungs in asthma) which we call "T2-High"severe asthma and the other with corticosteroid unresponsive disease or "T2-Low" severe asthma. The T2-High group will be available for clinical trials of novel treatments which have already been developed by the Pharmaceutical Industry. We currently understand much less about the T2-Low group, and they will be studied intensively with measures of lung function and other tests including airway sampling using bronchoscopy (a telescope test in the lungs to get airway samples) . We will also follow them up for 12 months to see if they remain stable on their optimised corticosteroid dose and if the pattern of inflammation in the lungs changes over time. This strategy will help us identify new drug targets for this group, and these patients will then be able to enter trials of these novel treatments.

This programme is the first to take this type of stratification approach in severe refractory asthma, specifically to assess objectively adherence to current treatment, and then to test a way to optimise corticosteroid therapy. It will provide a world-leading step change in the care of patients with severe asthma. It will also enable a clinical trials programme to be expanded within the UK Severe Asthma Clinical Centres to allow the safe and targeted testing of new treatments.

Technical abstract
This programme will test a novel stratification strategy in severe asthma to improve clinical management and accelerate development of new therapies. There are 4 components:

1. Stratification by adherence to regular corticosteroid (CS) treatment. Objective identification of adherence to inhaled CS to (a) precisely identify truly CS unresponsive asthma phenotypes where new drugs are needed and (b) avoid inappropriate use of new complex therapies in patients who could be effectively controlled on inhaled CS.

2. Biomarker-based titration of CS therapy. In the absence of CS responsive inflammation, clinical response to CS is minimal and inappropriate CS escalation causes significant morbidity. In a 1-year, multi-centre randomised clinical trial, comparing biomarker titrated CS therapy to standard care, we will examine if individualised titration of CS dose using validated biomarkers (exhaled nitric oxide, blood eosinophil count and serum periostin) improves asthma outcome. This will also address another key question, specifically what proportion of patients with severe asthma develop typical eosinophilic airways inflammation associated with Type 2 cytokines (T2) on progressive CS withdrawal.

3. Identification of new therapeutic targets. Prior genetic/mechanistic studies of asthma have not stratified on inflammatory phenotype; thus, understanding of the pathophysiological mechanisms in which T2 inflammation is absent is poor. We will undertake deep-phenotyping of the stratified cohorts to identify important structure/function relationships.

4. Clinical trials programme for new T2 and non-T2 therapies. Stratification by inflammatory phenotype is central to novel target-specific therapies and biomarker-driven therapeutic options now exist for severe asthma. We will use our established clinical infrastructure to engage with pharmaceutical companies to facilitate access to stratified severe asthma patient populations for Phase 2 proof of concept studies.

Potential impact
Patients - will benefit through the development of a logical approach to treatment, based on an innovative and objective biomarker-driven algorithm. Currently, treatment is based on a "blunderbuss" approach using high dose corticosteroids, without definite clinical effectiveness in any individual, but with predictable long term side-effects. This is unacceptable for the estimated 50% of severe asthma patients who do not respond to escalation of corticosteroid therapy. This programme will firstly assess adherence using simple home-based remote testing, and then secondly validate a simple clinical biomarker based algorithm, to optimise an individual's corticosteroid dose. This will improve patient outcomes, and many patients will have their corticosteroid burden reduced, with fewer long-term corticosteroid side-effects. Optimised patients with persistent severe asthma will then be able to take part in trials of novel targeted treatments. International treatment guidelines will adopt this strategy for severe asthma and Consortium members will disseminate data to support evidence-based management of severe asthma worldwide. Asthma UK is a Consortium partner, represents the patient's interests, and will lead on the communication of the outcomes to patients.

Clinicians - will be able to adopt outputs from this programme with an immediate and direct impact on clinical care. They will be able to identify poor adherence and engage in a transparent discussion with patients. The composite biomarker strategy (exhaled nitric oxide, blood eosinophil count and serum periostin) will be easily transferable into the clinic and will deliver more effective targeting of corticosteroids. These tests are simple, rapid and reproducible and will enable 'near patient' testing to make treatment decisions in severe asthma. Clinicians will avoid inappropriate use of novel biologics, and will be able to target them more appropriately.

Academics - will benefit from improved understanding of the mechanisms underlying different asthma endotypes. The POC studies clarifying the role for novel therapies directed against NOX4 and other novel molecules will be central to a stratified approach in severe asthma. We recognise that even with the new therapies in development, we are unlikely to have all the tools to treat all aspects of severe asthma and our stratification programme will facilitate the identification of new targets for the 'non-corticosteroid responsive' aspects of asthma, which will also in the longer term, provide substantial patient benefit.

Industry - Our industry partners have helped shape the programme, and strongly endorse the Consortium's stratification approach. Non-adherent patients often become adherent with corticosteroid therapy when closely supervised in clinical trials and as a result, trials are underpowered. Defining a 'gold standard' assessment of adherence will reduce trial size and/or increase power and save costs. Diagnostic companies in our Consortium will have the utility of the novel strategy assessed independently. Therapeutics companies will have access to cohorts of precisely phenotyped patients for the identification of novel targets, and for the testing of targeted new treatments. In the long term, it will provide a world-leading cohesive and stable clinical infrastructure, to design and deliver stratified proof of concept clinical trials, and thus speed up the drug development process.

Healthcare providers and policy makers - will have additional information relating to responsiveness and non-adherence to corticosteroid treatment and a strong evidence base for introducing new and expensive treatments for severe asthma. Targeting new treatments to responder populations will deliver economic benefit by avoiding inappropriate use of expensive novel therapies in patients who are either non-adherent with simpler less expensive treatments, or whose inflammatory phenotype is unresponsive to a new medication.